Operando metrology for energy storage materials

The EU Green Deal is supported by the EU research initiative BATTERY 2030+. EU battery and automotive industries face strong competition for high capacity energy storage technologies for use in electric vehicles, portable devices and grid stabilisation. Despite recent advances in battery performance, capacities and lifetimes are still too poor for many key applications. To accelerate innovation by materials and device manufacturers, new metrology is urgently required. This project supports the development of in operando techniques, supported by standardised ex-situ analysis and electrochemical measurements, to enable beyond state-of-the-art materials characterisation.